Snapshot CMOS: The Future of Hyperspectral Imaging.

Whilst Charge-Coupled Devices (CCDs) have been used for Hyperspectral missions for many years with great success, new developments in Complementary Metal Oxide Semiconductor (CMOS) image sensor technology offer the chance to significantly improve detectors for, and to provide higher resolution datasets in Earth observation. e2v technologies are the supplier of CCD imagers to the European Space Agency's (ESA) Sentinel missions. Future Sentinels, launched from 2013, are to carry a range of technologies from radar to Hyperspectral imaging instruments for land, ocean and atmospheric monitoring, covering a wide range of NERC environmental science themes. However, as CCD image sensors have fundamental limitations in this application which prohibit further improvements in performance, to move forwards and provide significant advances in this field one must consider the use of the newer and potentially superior technology and establish programmes for investment and development.

CMOS Image Sensor (CIS) technology has many potential advantages over CCD-based systems. Firstly, each Hyperspectral image consists of many spectral lines which vary largely in intensity. A CCD must transfer all faint spectral lines through the part of the imager that has been illuminated by more intense lines, leading to cross-talk and reducing the quality of the dataset. CIS sensors do not require charge to be transferred and can therefore completely remove this cross-talk. Secondly, a CCD can only operate at one frame-rate and one sensitivity at any given time and a compromise must be made in the sensitivity and dynamic range; the difference in the brightness in an image between snow, vegetation and water can vary dramatically yet the CCD can only be optimised for one spectral band. Advanced CIS pixels offer the potential to be read and reset in any order at any time, allowing the sensitivity to be set on a line-by-line basis; high-intensity bands can be read out more frequently, dramatically increasing the dynamic range of the detector.

Current CMOS image sensors are generally based around 4 or 5 transistors per pixel (4T or 5T), with 5 transistors allowing the application of a global reset or double sampling, with Correlated Double Sampling (CDS) applied off-pixel. However, a global snapshot shutter is required to ensure that all pixels are integrating over exactly the same time period and therefore the same region of the Earth's surface, removing smearing that can be present when using CCDs due to the transfer of charge. Lowest noise performance can only be achieved through the use of CDS, which must be included in the pixel to allow variable readout-rates from one spectral band to the next, therefore optimising the sensitivity across all spectral bands. However, these properties cannot be achieved simultaneously using current 5T CIS technology. In order to achieve both a global snapshot shutter and in-pixel CDS, one must develop a CIS pixel containing many more transistors.

Through innovations in CIS at e2v, a new 10T pixel design has been implemented in a small-area test array. This technology is as yet unproven (currently at TRL 2) and requires thorough characterisation to determine not only the more general performance of the pixel, but the specific applicability to the field of Hyperspectral imaging. Through in-depth characterisation and optimisation of the pixel, backed up by Silvaco ATLAS simulations of the pixel performance, we aim to implement a proof-of-concept study of this new development in CIS technology for the field of Hyperspectral imaging. The programme would proceed through TRL 3 with testing of analytical and critical function, moving into testing for TRL 4 through component and breadboard validation. Only through in-depth characterisation, optimisation and simulation can the device be fully analysed and optimised, leading to the consequent developments for the design and production into a full-scale device.

Potential impact
Imaging in Earth observation has many uses across the full range of NERC scientific areas of interest, including the climate system, biodiversity, the sustainable use of the Earth's natural resources, Earth system science, natural hazards and their effects and pollution. By improving the quality of data sets from future missions through advancing the technology of the detectors, it is possible to impact a wide range of people.

Through the characterisation and optimisation of the 10T CMOS pixel, it will be possible for a business case to be made at e2v for a full global snapshot shutter imaging device with in-pixel CDS (see Case for Support). Whilst e2v currently provide many CCDs for Hyperspectral imaging, these new developments would enable them to maintain their market position. This benefits both e2v as a company and the UK economy through job creation and market growth. With appropriate funding, this growth and development could be achieved over the next few years.

Staff working on the project will develop their research and professional skills. The universal skills of problem solving and time management are relevant across a wide range of employment sectors. More specifically, the characterisation and optimisation of silicon-based detectors has relevance across a large number of areas in high-technology industries.

Beyond e2v, the scope of positive impact is much wider. Academics with interests in any of the above NERC science themes will be able to benefit from the higher resolution datasets provided by the improved detectors when placed in orbit in future missions. More details on the Academic beneficiaries can be found in the separate section of the appropriate document.

Hyperspectral imaging is a standard technique in Earth observation, with many missions making use of such imagers as outlined in the Case for Support. These missions range from land and ocean monitoring to the investigation of atmospheric phenomena. With such a wide scoping range of applications, the benefits brought about by the improved quality of datasets from such missions will encompass many of NERC's scientific themes. With this in mind, one can consider that these improvements will impact not only the academics who collect and make use of the data from such missions, but they will also affect the wider public who benefit from the research carried out by said academics.

Taking one such example, one can consider how the impact of detector developments in Hyperspectral imaging might impact the wider public at large. The eruption of the volcano Eyjafjallajökull in 2010 caused widespread disruption world-wide, paralysing Europe through travel chaos. ESA's small Proba-1 Earth-watcher provided imagery of the source, revealing the breach in the glacier made by the volcanic eruption. The part of the steam and ash plume that rose from the icecap was tracked by ESA's Envisat as it spread across Europe. Such data provided vital information to aid in the management of the situation, from the import and export of goods via airfreight through to the disrupted holiday plans of Joe Public; results from research in these areas are essential to guide policy makers across all scales, from local to international levels.

Hyperspectral imaging has many wide ranging applications, all of relevance to NERC's science themes, with each area covering a wide range of beneficiaries in both academia and the general population. Recent studies have shown that a geostationary Hyperspectral imager can provide the most significant benefits in short term regional numerical weather prediction models. Such improvements benefit both the academics who are involved in the studies and the wider general industry and public who rely on accurate weather prediction in their day to day work and lives. Hyperspectral imaging also has applications on many other scales, from deriving the leaf chlorophyll content of green-leaf desert plants to the monitoring of global vegetation.